Precision Ecology for a Changing World

Current ecological analysis often fails to inform conservation strategies because it relies on generalised approaches which ignore the fundamental reality that ecological systems vary dramatically from place to place. While a meta-analysis that summarises the results of multiple studies might show that tree planting increases biodiversity on average, this tells us nothing about effects at specific locations with unique soil and climate. This disconnect between ecological research and actionable guidance represents a critical bottleneck preventing effective responses to the nature and climate emergencies. Project PRECISE will break through this barrier by pioneering Precision Ecology: a transformative discipline that harnesses big data and causal understanding to predict how conservation interventions will perform at individual sites, revolutionising how we translate ecological science into effective on-the-ground action.
Tackling climate change and biodiversity loss demands effective conservation actions at global scale, yet success depends critically on understanding how interventions work in specific contexts. Current ecological synthesis focuses on estimating average treatment effects across multiple sites, but averages cannot guide effective local action because conservation outcomes vary dramatically from place to place. We must move beyond estimating average effects toward predicting individual treatment effects (ITEs): predictions of how particular interventions will affect ecosystems at the site-level, dependent on local conditions.
Ecology's entrance into the big data era, comprising data from remote sensing, long-term monitoring networks, and citizen science initiatives, opens unprecedented possibilities for individualised predictions, but only if matched by methodological advances. PRECISE will establish Precision Ecology's foundations by adapting cutting-edge modeling approaches from precision medicine and marketing, where ITEs personalise treatments for patients or target advertising to customers, creating a robust causal prediction framework for ecology.
Our testbed system is tree planting impacts on biodiversity, chosen for its global policy relevance, intense research focus, and because biodiversity outcomes are highly context-dependent, varying across sites depending on local conditions. This system represents major methodological challenges because tree planting has landscape-level dependencies, whereby interventions at one site can affect neighbouring areas, potentially violating assumptions underlying rigorous causal prediction. This provides an ideal opportunity to test precision approaches in a high-priority context while ensuring the framework is robust and generalisable.
PRECISE will simulate tree planting, species' responses to this intervention, and data collection by virtual ecologists, mimicking real-world approaches to data sampling, including from citizen science programmes to national monitoring initiatives. We will test Precision Ecology's limits and optimise application of novel precision approaches to different data types and will benchmark novel precision workflows against traditional methods). We will develop modelling workflows and guidelines that enable widespread adoption of these methods. Methods and insights will be tested on real-world datasets from the UK and Scandinavia.
The endgame is establishing Precision Ecology as a new discipline. We will formulate guidelines enabling ecologists to make robust, causal, site-level predictions, with modelling workflows optimised for different data types and robust to complexities and biases typical of large-scale ecological datasets. By enabling ecologists to make predictions that are robust and actionable, PRECISE will help close the gap between ecological research and conservation practice, delivering a scalable framework for evidence-based, site-level action to conserve and restore ecosystems society depends upon.